Influence of microbiome-derived metabolites on mental health and stress resilience

Composition and function of the gut microbiome alters throughout the lifespan and is further influenced by environmental factors like diet, stress and medication. This has profound implications for host brain function and mental health. For example, animals reared in germ-free environments (to prevent microbial colonisation) or treated with non-absorbable antibiotics (to selectively or completely suppress gut microbes) show changes in anxiety and memory, plus differences in synaptic connectivity and serotonergic neurotransmission within the hippocampus and amygdala. Furthermore, we have shown that transfer of intestinal microbiota between individuals can also transfer behavioural phenotypes, with positive or negative consequences for the host (D'Amato et al. 2020 Microbiome 8:140).
Bidirectional communication across the gut-brain axis involves neuronal, immune and neuroendocrine mechanisms, and accumulating evidence demonstrates that microbiome-derived metabolites such as short-chain fatty acids (SCFAs) are also key players. We are interested in how differences in microbiome composition and metabolism influence whether an individual is resilient to chronic psychosocial stress or placed at increased risk of maladaptive responses and psychiatric
illness. This exciting PhD will combine in vitro and in vivo neuroscience, microbiology and bioinformatics approaches to address this fascinating question.
Chronic stress increases permeability of the blood-brain barrier (BBB) (leading to cytokine infiltration and microglial activation), whereas our research shows the SCFA propionate (produced along with acetate and butyrate by bacterial fermentation of plant-based polysaccharides in the large intestine) helps maintain BBB integrity (Hoyles et al. 2018 Microbiome 6:55). Initial in vitro studies will provide further insight into the way physiologically relevant SCFA concentrations regulate brain-derived neurotrophic factor (BDNF) signalling in hippocampal neuronal and microglial cell lines exposed to corticosterone and inflammatory cytokines (which are elevated by chronic stress). The student will then complete an accredited training course and obtain a Home Office personal license. This will enable them to mimic early-life adversity in rats via translationally relevant interventions (like postweaning social isolation and chronic unpredictable mild stress) that impact upon gut microbiome composition (Dunphy-Doherty et al. 2018 Brain Behav Immun. 68:261-273) and induce dysregulation of the hypothalamic-pituitary-adrenal (HPA) axis. The student will manipulate SCFA levels during critical neurodevelopmental windows (by dietary alterations and direct systemic or intracerebral administration) to examine whether this protects against well-characterised negative behavioural consequences of chronic stress exposure (deficits in social interaction and pro-social ultrasonic vocalisations, impairments across a broad array of cognitive domains). This work has clear potential to identify novel strategies that promote healthy ageing by enhancing stress resilience. Mechanistic insight will be provided by comprehensive evaluation of potential neurobiological correlates of resilience; HPA axis function, BDNF signalling, microglial activation and hippocampal neurogenesis. The project will provide excellent training in a range of highly desirable skills, strengthened by a Professional Internship at the interface of microbiome and neuroscience research. The student will be encouraged to undergo additional career development via scientific societies that provide specialised training for Early Career Researchers (https://www.bap.org.uk/nonclinical, https://www.ecnp.eu/early-career-scientists/workshops) and to disseminate findings though conference presentations, journal publications and public engagement activities.